Wired4Music Mobile App

The Wired4Music Mobile App will join up and promote musical opportunities available to young Londoners, using open data that may not ordinarily be accessible to them. The data collection and mapping process is key in presenting and sharing information to younger audiences as well as serving as a sustainable and replicable model for other social and cultural organisations.